SampleExperience.AI – A New Era of Gamified, Smart Sampling

**SampleExperience.AI** is a UK-developed platform that reinvents how product samples are distributed, experienced, and measured using conversational AI avatars and gamified interaction. Designed for the beauty, wellness, and consumer goods industries, the system allows users to interact with branded AI characters in physical retail or event spaces to discover and receive product samples in a fun, intelligent, and targeted way.

At the heart of the system is a physical kiosk with a screen and telephone-style handset. When a user picks up the phone, they're greeted by a live video avatar, a character that can be fictional, stylised, or based on a real brand ambassador. This avatar holds a natural-language conversation with the user, learning about their preferences, suggesting products, and offering a personalised sample, either dispensed on the spot or sent to the user's home.

Unlike passive sampling via handouts or print media, SamplExperience.AI makes product trials opt-in, measurable, and emotionally engaging. It reduces waste by ensuring samples are only given to genuinely interested consumers, and it captures valuable insight through explicit, spoken opt-ins.

The platform is modular, scalable, and campaign-ready. Brands can launch multiple characters, each aligned to specific products or tone-of-voice requirements, using the same underlying conversational engine. Kiosks can be deployed in retail stores, events, or cultural venues, and connected to backend systems via APIs --- including logistics, CRM, and campaign analytics.

The goal of the project is to deliver a working prototype, run a live UK pilot with a commercial or cultural partner, and prepare for scaling. The team has already conducted thousands of live conversational interactions through related pilots, demonstrating the feasibility of emotionally intelligent avatars in public spaces.

With growing demand for experiential retail, AI-driven engagement, and sustainable brand activation, SampleExperience.AI represents a new category of smart, human-centred product experience. It supports more effective brand-customer relationships while reducing environmental waste and improving targeting, all from a UK-led innovation platform.